First physics with ATLAS: going forward to the Higgs

The Large Hadron Collider (LHC) is scheduled to start colliding 7TeV proton beams in the Summer of 2008, heralding a new era in high-energy physics. Although many studies on the Higgs and SUSY sectors have been conducted not much has been done in the understanding of the complex structure of the underlying event (UE) that will be produced alongside these processes at the LHC. The UE consists of all event activity except the high-pt jets or high-Q2 processes of interest. In other words, UE studies will reveal the results of secondary partonic interactions, beam-remnant breakup and correlations between these and the high-Q2 process of interest. This underlying structure of hadronic interactions has not been fully understood yet and it is not clear how it should be modeled and precisely how it will impact on LHC measurements. Measuring the UE will be crucial to understand the challenging QCD environment present in LHC collisions, hence the relevance of these studies at ATLAS. This LHC detector is not only exceptionally well designed to measure high-Q2 probes but will also deliver very precise and detailed measurements of the entire event through its tracker and calorimeter. The study and measurement of the underlying event at ATLAS and its impact on important physics channels, extending from the Standard Model to new physics scenarios, especially in the Higgs sector, is the subject of this research project. This research proposal is designed to provide a sequence of important contributions to the physics output in the first five years of LHC data-taking at ATLAS. The first stages of this proposal start with preparations to exploit the commissioning runs that will take place in November 2007, when collisions of 450 GeV proton beams will deliver the first LHC data. As the colliding energy is raised to its design energy (vs=14 TeV), I will focus on studies of general properties of minimum bias collisions and the underlying event at the LHC which will be a historical milestone from ATLAS on the sequence of such QCD measurements, will allow a better prediction of pileup effects in high-luminosity runs, will provide estimates to subtract the UE from jet measurements and will also serve as a baseline for the heavy ion studies at the LHC. In the second phase of this project I will turn my efforts to Higgs searches, specifically (but not exclusively) in the vector boson fusion channel (VBF). The studies of minimum bias events will be crucial in optimizing the measurements of forward jets and the UE measurements will help to evaluate the effectiveness of selection cuts in the VBF channel.